Interacting dark energy

This project will be researching the possibility of a non-gravitational interaction between dark matter and dark energy. The project will search for interesting models that can offer viable alternatives to LCDM and alleviate the tension between CMB and Large Scale Structure probes.